Hive Sight: a farm-wide system of AI agents that map crop health and provide actionable insights.

HiveSight is our groundbreaking platform for increased yields and sustainable farming through autonomous crop monitoring, informed decision making and optimised farm management with Artificial Intelligence (AI). The multi-farm networking of HiveSight will be scaled globally, enabling unparalleled continuous learning, improvement and early warnings in agriculture. Implementing HiveSight will substantially increase profit through more selective and efficient use of pesticides, fertiliser, labour and fuel, whilst delivering greater yields. HiveSight will be a key driver in farmers' shift to net zero and promote eco-friendly and sustainable farming.